Matching people virtually with their right mental health professional for better care. Anytime and anywhere

HealthMine provides an easy and effective way at finding suitable health specialists for your unique needs. Affordable online consultations with health partners perfectly matched for you. Anytime, anywhere.

When you suffer from life's challenges and need mental health support, you can face difficulties in finding the right therapist who gets you. It is a huge problem to find support that is suited to you, culturally sensitive and convenient.

HealthMine uses Artificial Intelligence to match you with a specialist who understands your unique needs, and you can talk with them anytime and anywhere in the world. You benefit from personalised, affordable and convenient care to improve your health and live your life more fully.

HealthMine is also creating a shared therapeutic peer-to-peer space with intelligent matching to ensure people are matched with peers whom they can talk with and who understand their situation, their life experiences and cultural context. This will help people who are not ready or able to seek professional mental health support, to still reach out, take small steps in nurturing their mental health, and understand there is help out there.